Harnessing creative clusters to civil society and the digital economy

This project worked closely with a number of creative clusters formed around social, environmental and/or political issues. It sought to understand the creative and activist practices of issue-based clusters, and to explore the ways in which these practices might be helped or hindered by digital technologies. A website was established to enable issue-based creative clusters to share knowledge and good practices, and to continue the dialogue on the advantages and disadvantages of harnessing their work to civil society and the digital economy.